Designing Sensory Exhibition Engagement in Science Museums to Provide Inclusive Science Learning Experiences for Children with ADHD and ASD

The aim of this practice-based study is to investigate the co-design of novel, sensory exhibition spaces and displays in science museums, and the interaction and engagement with them to provide inclusive science learning experiences for, both, child audiences with attention deficit hyperactivity disorder (ADHD) and with autism spectrum disorder (ASD). The focus will be on working and designing with child audiences, aged 8-16 years, as one of the key museum audiences benefitting from science learning. Taking a craft-based, sensory co-design approach, this study will enable the voice of children with ADHD and ASD to be at the forefront in developing the proposed novel exhibition design strategies, which will make a lasting difference to Catalyst's practice, and for science museums as a whole.

This study will investigate novel ways of codesigning exhibition experiences for child audiences with ADHD and ASD to help accommodate their differing sensory processing characteristics. The study will draw on emotion design and learning theories and craft-based co-design methods. The outcome of the study will be a framework and recommendations for exhibition design to facilitate sensory learning in science museums for children with ADHD and ASD, underpinned by a case study with Catalyst Science Discovery Centre and Museum.
Main Question. How can the design of sensory exhibition engagement in science museums support the learning preferences of child audiences with ADHD and ASD?
Sub-questions
1. What are the different sensory needs and learning preferences of child audiences with ADHD and ASD?
2. Which sensory tools, materials and practices are currently in use in science museums to facilitate science learning for such neurodiverse audiences?
3. How can sensory tools, materials and practices be co-designed to create more inclusive exhibition engagement to accommodate both audiences with ADHD and ASD?